The University of Manchester and Independent Vascular Services Limited

To develop and embed a Digitally Enhanced Advanced Services model, which will increase productivity and enable the establishment of an image analysis centre of excellence to serve NHS and other new markets.